Developing molecular biology kits for more sensitive diagnostics and gene expression analysis

Molecular biology kits are widely used for research and diagnostics and are a multibillion dollar industry. Many of these kits use enzymes that modify DNA and RNA. Improving the accuracy and sensitivity of these enzymes can provide a kit with the unique selling point. In BBSRC-funded research, we have developed a novel approach to study DNA or RNA modifying enzymes using Next Generation Sequencing (NGS). This rapid, low-cost method was used to identify factors that improve the activity of DNA polymerases used in PCR, and RNA ligases used in kits that capture small RNAs (sRNAs). We plan to develop a High-Definition (HD) method that more accurately captures RNA molecules, which have been linked with cancers and disease. Funding is also requested to develop a PCRmax technology to generate diagnostic kits with increased sensitivity. PCRmax technology is a rare opportunity to develop a method leading to a step change in PCR efficiency.